Trust Domains: A framework for modelling and designing e-service infrastructures for controlled sharing of information

In our increasingly connected world successful collaborations become critical for successful projects and business initiatives. Such collaborations require the sharing of information with organisations unfamiliar with each other, with competing goals and different security practices and cultures. Third party cloud providers may provide the supporting infrastructure and services further complicating security and trust. The challenge for the trust domains project is how we can achieve trustworthy and safe sharing of information.
There is a considerable body of research into trusted computing and virtualisation allowing the creation of system level containers with known policies and properties. Here we look at how trust domains containing services and access devices with known security properties can be built and used to share information. As such we are creating methodologies and technologies to build and reason about trust domains. This includes creating models allowing us to describe architecture and system properties, and reason about risks and policy choices. We will also fill some trusted infrastructure gaps creating new components allowing us to realise trust domains.